MÖBIUS UK Supply Chain Analytics Toolkit (MUSCAT) - Proof of Market

Project Purpose: To assess the commercial viability of Supply Chain (SC) Analytics offered as a Service.
Supply Chain Analytics helps businesses make better decisions and so optimise their supply chains, resulting in a myriad of benefits from reduced transport costs to less waste of out-ofdate product. Businesses using SC analytics can also benefit from improved customer service levels leading to increased sales. In our experience having increased visibility through analytics helps reduce overall working capital employed by 8-31% and increase sales by 1-5% so leading to reduced costs and higher growth, investment and employment.
To date, most businesses implementing SC analytics have done so independently, investing heavily in analytics systems and tools as well as recruiting increasingly scarce analysts, which has consequently limited the widespread adoption of comprehensive SC analytics. Cloud computing and the ‘as a service’ model are hailed as breakthroughs which enable businesses to access capability-on-demand and innovative service offerings.
Notably Analytics as a Service (AaaS) differs from a “standard” Software as a Service (SaaS)
model: SaaS is the IT used to offer the same software to multiple users thus to maximising the
value of IT investments. AaaS is not an IT service nor technology. It is the bespoke
processing of the analysis and interpretation of the analytical output tailored to the specific
characteristics of the client’s business, supported by appropriate analytical software tools.
MÖBIUS UK’s vision for this new service is to make supply chain analytics available to
SMEs and mid-market companies by combining “off-the-shelf” software from leading vendors
with our in-house expertise in supply chain management using an AaaS model. The
commercially innovative aspect of this project is in moving supply chain analytics from
capital expenditure to operating expenditure by developing an “as a service” model.